BlueView - AI-Powered Automated Infrastructure Monitoring for Marine Aquaculture Farms

BlueView aims to transform the Marine Aquaculture Farming (MAF) sector, with a focus on seaweed and shellfish farming. It achieves this through the implementation of advanced AI and machine learning technologies to enhance infrastructure monitoring.

The innovation lies in the BlueView system, an AI-driven solution that uses high-resolution video and sensor data to monitor seaweed and shellfish farming sites in real-time. It leverages computer vision algorithms, providing a level of monitoring precision that exceeds traditional, manual inspection methods.

BlueView uses advanced machine learning algorithms that can anticipate potential infrastructure issues, which facilitates proactive maintenance and helps prevent costly disruptions.

The system can be tailored to monitor specific infrastructure components based on each farm's unique needs offers adaptability by design to the user. Its machine learning capabilities ensure that it continuously improves and adjusts, increasing predictive accuracy as it learns from an ever-expanding dataset as seaweed and shellfish farms scale into offshore waters, using different designs an equipment to grow a broader range of species.

BlueView's scalability promises a robust and long-term solution for the evolving global MAF industry. It presents immense potential for widespread implementation, meeting the sector's growing need for more sustainable and efficient operations.

In essence, BlueView marks a significant advancement in MAF, by integrating cutting-edge AI and machine learning technologies in a unique, future-focused approach. It enhances the sustainability, efficiency, and profitability of seaweed and shellfish farming, contributing to the expansion of the blue economy and promoting global food security. The successful public implementation of the BlueView project will represent a major leap forward for Marine Aquaculture and the Marine Industry as a whole..